University of Stirling and The Consumer Engagement Group Limited KTP 24_25 R4

To develop a robust commercial model and measurement approach that accurately reflects the holistic contribution of physical retail stores to a brand, offering better intelligence and reliable forecasting to guide investment decisions.